Building entrepreneurial capability of HE students through gamification

PLEASE NOTE: THIS IS AN APPLICATION FOR THE DEVELOPMENT OF AN ENTERPRISE EDUCATION APP

The aim of our product is to connect students in higher education to the opportunity of entrepreneurship and to build their entrepreneurial capability. We will achieve that by designing an enterprise education “serious game” Smartphone and/or tablet app, which has two specific purposes;

(a) to enable students to work towards required entrepreneurship learning outcomes based on NCEE’s Learning Outcomes Framework and
(b) to build business growth ambition into new venture creation from the outset.

For students, we will design the game around rewards, motivational feedback and competition for accomplishing tasks and knowledge acquisition. For educators, we will design materials on how to use the game to support the development of entrepreneurial learning outcomes in students and outline how to recognise achievement. We will employ co-creation techniques when engaging with our stakeholders to enable collective creativity to inspire our product design and deploy a robust commerical framework to enaure that the product has a successful route to market.